Entangled Spaces - comparing colonial violence on the India and Queensland frontiers, c.1850-1900

This thesis offers a novel juxtaposition of colonial violence on the frontiers of India and Queensland. It argues that such comparison expands the single colony focus of many previous studies of frontier violence, revealing previously overlooked commonalities and breaking down the typological boundaries between settler and franchise colonies within imperial historiography. By bringing settler and franchise colonies into a single analytical frame, this thesis disrupts the historiographical tendency toward narrow comparison and contributes to a broader exploration of violence in the imperial network. In so doing, it addresses the inattention to violence in imperial network scholarship and ameliorates the historical focus of 'new' imperial histories on Britain rather than the empire more broadly. It explores the neglected possibilities of comparing violence across typological boundaries and moves away from the focus on episodic violence which has characterised imperial historiography. Instead, it argues that violence was structurally embedded on the frontier irrespective of colonial administration, taking specific forms shaped by the spatial characteristics of the frontier. Making use of official colonial correspondence, colonial administrative records, official publications, newspapers and contemporary narratives, the chapters explore the commonalities of violence and the colonial encounter on both frontiers. Beginning with the legal underpinnings of frontier violence in both contexts, the thesis then explores the undercurrents of colonial anxiety on the frontier, which catalysed settler and official violence in both India and Queensland. It then examines the Indigenous response to the colonial presence on the frontier, challenging the simplistic characterisation of Indigenous peoples in Queensland and north-west India as guerilla warriors and exploring the ways in which they used their attenuated agency to leverage and exploit the colonial presence. Finally, it investigates the ways in which the colonial encounter on both frontiers reflected back upon the imperial metropole, and the British Empire as a whole, in a process of mutual political constitution which catalysed administrative change at the turn of the century. By using the frontier as a methodological bridge, this thesis challenges the orthodoxy of delineating colonies into self-contained silos, and offers a novel prism through which violence can be understood as a structural presence within the world-system of empire. It demonstrates the value of broad comparison in the imperial network as a method of revealing the ubiquity of colonial violence at the furthest geographical extremities of empire.